How can digital learning technologies be exploited for training in the Conceptual Component: A systematic intervention study of mobile gaming for Dive

How can digital learning technologies be exploited for training in the Conceptual Component: A systematic intervention study of mobile gaming for Diversity & Inclusion training in Defence.

However, it is fully understood that this will evolve with the guidance of academic supervision and after undertaking a more thorough literature review and explore appropriate research methodology further.